Residential Differentiation in Industrial Manchester: 1850-1900

For my masters dissertation in the "Social and Economic History" program, I am interested in studying residential
differentiation in nineteenth-century Manchester. While residential differentiation is often studied through two separate
approaches, those of geodemographics and social history, my research will combine both to paint a more holistic portrait
of this industrial Victorian city. The driving questions for this study are, What patterns of occupation were in place in
nineteenth-century Manchester? And, What were the driving influences and resulting lived experiences of these
patterns? To address these questions, I will first use I-CeM Census data from 1851-1901 and GIS to produce a series of
visual diagrams presenting spatial patterns of occupation and subsequently study the causes and effects of these
patterns using qualitative data paired with information gathered through historic maps of the city. This research will
provide a better understanding of the social and occupational structures of Victorian Manchester by combining aspects of
geodemographics, urban morphology, and social history.